Cyber Round 13

Black Bear IT Solutions is Lancaster's leading IT company supporting businesses across the North West. As our client portfolio grows we are pleased to announced we are a secure company! Having been accredited with the prestigious Cyber Essentials Security+ accreditation.